An online service to evaluate supply chains based on Intelligent automation (Rallivo)

Manufacturers and retailers often depend on other companies to supply vital goods and services for their own operations and so any disruption in the supply chain negatively affects operations. The financial impacts can be serious, ranging from a temporary drop in profits to more permanent loss of market share. A 2015 World Economic Forum study estimated that £453 Billion is annually lost due to poor supply chain management. The main problem is accessing up-to-date, valid information of supplier operations and quality certification. This information is vital for evaluating supplier performance and compliance to operational and regulatory standards. Existing solutions use a ‘1 to 1’ model, where companies have to deal with one supplier at a time and have to fill in several forms to get supplier information or authenticate supplier certifications – a lengthy and costly process. To address this problem, Steel Software Solutions is developing a user-friendly online supplier evaluation service that uses in-house developed intelligent automation to verify certificates and avail information to a global network of suppliers. This will allow companies to access information on the platform and verify supplier compliance, automatically eliminating the strenuous and error-ridden processes offered by current solutions.